A new LED lighting construct using remote phosphor technology

LED lighting units require an individual AC power input and drive system encompassing
electrolytic capacitors which overheat; their life expectancy is 2 to 3000 hrs. Secondly,
installing current LED lighting solutions into elaborate architectural designs is limited by the
necessity to incorporate individual drivers and power inputs into each lighting unit.
Installations are time and labour intensive with the requirements of extensive and unattractive
mains wiring and cable looms giving rise to limited design flexibility. Finally, reproducing
colours of various objects faithfully (i.e. colour rendering Index - CRI) and the ability to
eradicate unwanted ‘stepping’ when dimming are also attributes the lighting industry are keen
to address.
Vexica aims to conduct a period of R&D to prove the technical and commercial potential of
designing and developing a new LED lighting construct in order to address industry and
customer concerns. Fundamental to the design is substituting the cumbersome external driver
system for new on-board ‘solid state’ technology allowing up to 50 one metre LED lighting
strips to be powered by a single AC mains input. Further, Vexica propose developing circuitry
which will enable the ability to dim using TRIAC dimming modules. Fundamental also will
be the design of a new type of plastic casing based on a unique proprietary mechanical
‘linkable’ system (like Lego) which will allow continuous unbroken shapes to be designed
and installed quickly and at a cheaper cost. The internal profile of the mixing chamber will be
re-designed using a new identified or formulated material which gives rise to superior light
extraction through diffuse and homogenous reflection. The light-emission window is to be
coated with new remote phosphor technology for low glare, high luminous efficacy and
enhanced colour rendering. This also addresses colour consistency delivering reliable
correlated colour temperatures that are consistent to 2-3 MacAdam Ellipses.